Motherboard

Motherboard is an online music distribution and business management platform aimed at independent music artists and teams. The platform supports artists to distribute music to all major music streaming platforms, manage merchandising, schedule social media posts, view social media and streaming analytics, manage project finances, schedule and manage tour dates and organise project media files. We believe that independent artists should have access to the tools and knowledge to take control of their career. Motherboard empowers artists with the opportunity to build teams around them, and manage their business completely independently. The aim is to empower independent artists to retain creative autonomy, as well as having full and transparent understanding of their business.